cybersecurity14

At Drumchapel Housing Co-operative Limited we believe if we are successful with this funding, this will help us secure our controls and processes in a secure manner. Currently the systems we have in place would not be robust enough to protect us from a cyber attack